Cyber Security

A software firewall that is capable of understanding whether to allow or deny access attempts based upon the experience of other firewalls controlled through a cloud based intelligent system.